Participatory Design of Citizen-led Remote Sensing Forensics Tools in Mexico

Human rights and the environment are inextricably linked. Damage to the environment can violate the rights of the people living within it, and human rights are often violated to facilitate exploitation of the environment.
In the modern age, especially since the end of WW2 and later the end of the Cold War, armed conflict has taken on a new set of characteristics where intractable conflicts for financial gain which target civilians dominate the current geopolitical landscape, in a phenomenon Mary Kaldor termed "new wars". Modern armed conflicts are now primarily civil, and are associated with attacks on civilians and damage to the environment. Examples include; the Rohingya ethnic cleansing, conflict over access to oil in the Niger delta, and violent deforestation of the Amazon rainforest. A significant problem faced by communities in protecting themselves, or demanding accountability is difficulty in accessing high quality and timely evidence of these violations. Oftentimes evidence is visible in remote sensing imagery, as destruction of dwellings and burning of surrounding landscape are of sufficient physical scale to be visible even in relatively coarse resolution imagery. Publicly accessible multispectral medium resolution remote sensing data, such as that available from the ESA Copernicus' Sentinel-2 constellation; has the potential to guide purchasing decisions for more accurate high resolution imagery, providing early warning to at risk communities, and allowing victims to demand accountability with physical evidence.Whilst these resources are currently openly accessible, and can be interpreted manually to detect damage where it occurs, doing so requires significant technical or subject matter expertise. Software and technology which is designed for the kind of analysis used in this monitoring is itself difficult to use. Through engaging communities and individuals who are stakeholders in this kind of technology, and who may use it - their preferences and desires can be built into the technology from an early a stage as possible. Through using machine learning systems to perform analysis - complex data types can be considered and dealt with without requiring user expertise. A participatory design process can demonstrate where gaps exist, show why those gaps exist, and inform the outputs of my own technological research, so that it will be both useful and legitimate to those who may be most in need of it. Through focusing on the Latin American context, particularly Mexico and Colombia, a coherent and regionally situated set of solutions can be developed in such a way as to best serve the needs of users and stakeholders. Thus, there are three main questions answered by this project, which can be summarised below.
1. Ethically: how can this technology be constructed from the ground up to operate in as ethical a way as possible?
a. What does a system like this look like when designed using a participatory approach including as wide a range of stakeholders as possible?
1. Technically: Can human rights violation related phenomena be detected using freely available remote sensing imagery - and can easy to use machine learning classifiers be trained to make this process easier
a. Can we detect damage to dwellings associated with attacks on civilians or forced relocations?
b. Can data fusion with synthetic aperture radar and thermal data be used to find:
i. Mass graves; through detecting grave subsidence and other decompositional processes
ii. Intentionally set forest fires; through analysing patterns of fire spread and ignition points
c. Can facilities used in part of the human rights violation process - e.g. cartel "kitchens" be detected and their operation dated using multispectral imagery?
1. Practically: What is the best way to design such a tool? How can participatory research practices be operationalised to inform UX/UI design for a human rights monitoring tool, and what clearest way to communicate its analysis?